The University of Liverpool and Remsdaq Limited

To Introduce/embed understanding of the physics of optical systems and apply it to enhance performance and functionality, reduce costs in next generation products